Surface modification of alloys to reduce Hydrogen permeability

It is imperative to reduce the loss of Tritium to provide safe and sustainable fusion energy. Hence, preventing accumulation and permeation of of Tritium in reactor walls is critical. The purpose of this project is to understand H/D/T permeation in current fusion alloys and the influence of microstructural features/surface modifications to provide as barrier. One of the material challenges for future fusion programs is the prevention of H permeation from out of the structural materials while acting as a barrier for permeation of D and T into the structural materials. It is well known that different alloys and metals have drastically different permeability eg Austenitic steels to Tungsten (10-11 to 10-15mol H2/m/s/ Pa 0.5) and while these are quite high, the materials themselves serve a different purpose of providing structural integrity while withstanding high temperatures and radiation damage. Thus, options for permeation barrier would either be in the form of surface modification (eg. nitridation) or a physical coating (Oxides of Al, Zr or Si) that will adhere in sever conditions. While several option have been considered for reduced activation steels and tungsten, the influence of complex interfaces and near surface modifications have not been well understood on an atomic scale.
As Tritium is one of the most expensive and difficult to obtain materials in the world (~£30,000 per gram) as well a radiological in nature it is vital to ensure that the upmost diligence is taken in regards to engineering systems to prevent the loss of tritium within bulk materials.